Net Zero Campus Optimiser

We propose to develop a Net Zero Campus Optimiser/Road-mapping tool, leveraging Optimise-AI's patented digital twin technology. This advanced tool allows campus facility managers to simulate, predict, optimise and plan future strategies for university buildings in their charge. This will be in terms of energy efficiency and carbon reduction, enabling them to achieve their Net-zero commitments